Low-cost Powered Air Purifying Respirator Mask

We think of the economic and social effects of this pandemic on our country. We are aiming to return the country back to work as soon as possible. We focused on the re-openning the business sooner again. But with the current personal protection equipment, it is still hard to reach these objectives in a short time.

We need to provide better PPEs which should be low-cost and provide a perfect protection against treats both aerosol, droplet, and splash from all directions caused by close contacts in our daily lives.

Our project with the theme providing low-cost and achievable Powered Air Purifying Respirator (PAPR) Mask. PAPR masks will transform an idea into practice. This will create a faster re-opening for the businesses. And the people will return to work sooner. Our innovation will bring significant benefits to every workgroup of society.